Southampton Solent University and Merchant Navy Welfare Board

To develop and embed innovative capabilities for collection, management and reporting of UK port data enabling real time decision making for the provision of port based welfare services and implementation of e-marketing.